REDRESS - Driving garment recovery and retained value

This project seeks to accelerate our Plan A commitments around reducing waste. The focus for this project will be to reduce the environmental impact of raw materials in M&S’ clothing supply chain. We will apply circular economy thinking to drive greater garment recovery and retained value. The outcomes of the project can be applied to textile and other industries.